An assessment of the welfare of non-human primates used in neuroscience research

The European Directive 2010/63 and the Animals (Scientific Procedures) Act 1986 govern the way that animals are used for scientific research in Europe and the UK. These legislations require the implementation of the principles of the 3Rs, replacement, reduction and refinement, in order to minimise the pain, suffering, distress and lasting harm caused to animals engaged in scientific procedures. To fully adhere to these principles, it is imperative to first assess the well-being of the research animals. Although animal welfare is difficult to define, this can be achieved by the use of non-intrusive, objective measures of key physiological and behavioural parameters. The primary aim of this project is to develop and validate new methods for quantifying such parameters, in order to assess the impact of scientific procedures and the life-time well-being of rhesus macaques (Macaca Mulatta) used in neuroscience research. Physical activity and behavioural repertoire will be examined through the application of accelerometers, an automated and reliable method to obtain continuous data about the activity budget of individual animals. Furthermore, this project aims to develop and validate a novel, non-invasive ECG device that will be used to collect heart rate variability (HRV) data, a well-known physiological measure of stress and welfare in multiple animal species. These methods will be used alongside established welfare measures, such as the detection of cortisol in faecal samples.
The BBSRC is committed to the support of research aiming to explore the welfare of managed animals and the 3Rs in research. The proposed project adheres to this BBSRC stance by aiming to increase knowledge of physiological and behavioural responses of captive non-human primates (NHPs) to their environmental conditions [1]. The ECG device also has the potential to be adapted for use on agricultural animals, to assess health and welfare. The industrial element to this programme is provided by Keith Simpson at Vetronics Services Ltd, who will design, develop and modify the ECG device throughout the project, guided by feedback from ongoing trials at Oxford.